Infantum Ltd

Infantum have ideas for a number of innovative features for domestic nursery products that will help babies and their parents get a good night's sleep. We are looking to build our business on these ideas and need to develop a strategy to protect and use our intellectual property.